FRAME Trial (Federated Research on Anti-hypertensives Maternity Emulation Trial)

Hypertension is becoming more common in pregnancy, currently affecting 10-15% of pregnancies today. Women with hypertension have an eight fold risk of pre-eclampsia and the infant is at higher risk of preterm birth, growth restriction and death. This means more and more women need to take medications during pregnancy to ensure safe delivery for both mother and baby. However, there is a lack of high-quality evidence on if the same antihypertensives should be recommended for all mothers or if this varies by ethnicity and what is the long-term impact of antihypertensives on infant development.
Traditional randomised control trials (RCTs) can examine pregnancy outcomes such as hypertension, fetal death, birth weight, and admission to neonatal intensive care but they rarely have the scope or funding to evaluate long term child development. In addition, there is evidence that medication effect differs by ethnicity but it is rare for a traditional randomised controlled trials to have adequate sample size to be able to examine response differences by ethnicity.
Existing data captures outcomes for women who have needed to take medicines in pregnancy and it is possible now to emulate randomised controlled trials with observational data. However, trial emulation requires individual level federated analysis so that for example, an African woman in Wales taking one drug might be matched with an African woman in London taking an alternative drug. With individual level federated analysis it is possible to undertake trial emulation studies where all participants can be considered as part of the same ‘randomised’ trial and can be individually matched with a non-exposed comparison participant.
This work aims to emulate the protocol of a yet to be published RCT of hypertension medications (the Giant PANDA trial) which compares labetalol (a beta blocker) with nifedipine (a calcium channel blocker). Our FRAME study has three main objectives: (1) to test whether federated analysis for trial emulation produces comparable findings to that of a traditional RCT, (2) to extend the evidence base by examining long-term infant outcomes and (3) examine if the response to hypertensives in pregnancy differs by ethnicity.
The findings from this trial can help inform if emulation trials with observational data do replicate the findings from traditional RCTs and can be used to examine other medications in pregnancy. This work will test new individual level federated analysis and will further develop the field of emulation trials using routine data. This work can help inform best practice and better patient and practitioner decision making in pregnancy. In addition, it will advance the research possible in this field while maintaining the security and confidentiality of sensitive data.